EUPHORIA: Establishing a Uk and euroPean HyperpOlarised magnetic Resonance Imaging pArtnership

This partnership brings together the major UK and European stakeholders from academia and industry to provide the foundation for the advancement of our field, hyperpolarised Magnetic Resonance Imaging, with the broader vision to benefit human health on a global scale.
Our partnership aims to foster a collaborative venture that will be a bedrock for future pan-UK and European multi-centre research aimed at benefiting patients, and therefore wider society.
Our field sits at a pivotal moment whereby engaging in a multi-centre collaborative initiative to expand educational opportunities to upskill staff and students, and to assess the cross-centre reliability of our technique, are key to unlock huge benefits for years to come.
Benefits from this partnership will be felt in the technological, industrial, economic, and healthcare sectors.
The partnership aims to bring further technological advances to medical imaging, through the direct assessment of the reliability of our powerful imaging technology. Industry will benefit from the direct engagement in the educational venture, providing upskilling of staff and new employees, thus reducing ‘wasted’ hours of staff development. The economic benefit will be felt through the increased investment in UK and European medical research using our technology to read out disease and treatment response in numerous pathologies. Finally, healthcare sectors, specifically individual patients, will benefit from this step toward personalised medical care using highly sensitive, reliable, hyperpolarised Magnetic Resonance Imaging.